Legacies and Futures: Gestational Parents' Experiences with Vulnerability and Resilience as it Influences Parent and Neonatal Health

Structural cisgenderism and heterosexism in reproductive healthcare, which assume gestational parents'
to be women and/or heterosexual, enable the stressors of stigma and discrimination to "burrow under
the skin" during critical windows of foetal development. These stressors affect more than 525,000
lesbian, gay, bisexual, queer, and/or transgender (LGBTQ+) potential gestational parents in the UK, this
results in preventable higher risk for prenatal complications, such as macrosomia, pre-term birth, and
low-birth weight. Vulnerability as a measure of minority stress and systemic exclusion will be assessed for
impact alongside multi-level resilience factors (i.e., social connectedness, self-efficacy, etc.). A sample of
gestational parents (N=1,100) from three Inner London maternity wards and one ward in Brighton, with
University College Hospital as the central site, will participate through an online survey linked to patient
electronic health records to form the quantitative dataset. Recruitment will focus on LGBTQ+ gestational
parents with a case-matched sample of cisheterosexual respondents. This dataset will examine if
resilience and vulnerability influence birth outcomes and neonatal health, potentially interacting in the
process. A qualitative subsample (N=30) rounds out survey data assessing needs and experience
navigating antenatal and postpartum care. Study findings could improve parent and infant health,
improving life expectancy and quality while lowering personal and social costs.